Measuring triple oxygen (16O, 17O and 18O) and carbon (12C, 13C) isotopes in small samples of carbon dioxide by laser spectroscopy

I propose to spend 5 months at Harvard University developing and learning a new analytical method for measuring triple oxygen (16O, 17O, 18O) and carbon (12C, 13C) isotopes in small samples of CO2 produced from carbonate minerals using mid-infrared spectroscopy. The development will be conducted collaboratively with Prof. Daniel Schrag at the Harvard Center for the Environment (see letter of support) and Aerodyne Research, a private-sector company specializing in spectroscopy located in Billerica, Massachusetts, only 20 miles northwest of Boston. The method will permit the simultaneous analysis of 18O/16O, 13C/12C, and 17O/16O in CO2 in small samples of CO2 gas equivalent to microgram quantities of calcium carbonate with no spectral interferences. Laser spectroscopy offers a distinct advantage over conventional isotope ratio mass spectrometry (IRMS) for the measurement of isotopic ratios in CO2 because isobaric interferences on mass 45 precludes the direct measurement of 17O/16O by IRMS. This new approach will open new avenues of research for measuring 17O/16O in CO2 and carbonate minerals that has been hitherto difficult to measure by IRMS. The collaboration will lead to a proposal to acquire a similar system for the Godwin Laboratory at the University of Cambridge to keep the analytical facility at the forefront of innovative technology for stable isotope geochemistry.

Potential impact
The primarily beneficiary will be members of the academic community who are engaged in measurement of stable isotopes in carbonate minerals. The primary non-academic beneficiaries of this work will be the UK isotope ratio mass spectrometer industry. This industry is largely based on conventional technology and it is therefore important for UK companies to be aware of developing technologies in this competitive market. Engagement will be through presentation of results at national and international meetings (EGU, AGU, Goldschmidt, British Mass Spectrometry Society), which are attended by both the academic community and mass spectrometry instrumentation companies.